Forming and Applying Multi-level Hierarchical Options for Generalization and Extrapolation

This project will focus on the scientific investigation of how to learn and use transferable Macros/Skills/Options in order to increase the efficiency of rewards gained in unknown environments (therefore improving generalisation).
Initially a thorough investigation of when Macro/Skills/Options provide improvements will be conducted. This will investigate the lengths, number, and effects of neural guidance. This will be conducted in an environment which allows structures to be known prior - which will form sensible macros/skills/options. This will cover an assortment of established RL algorithms, some modified algorithms and also include a neural guided MCTS.
The next part will use the previous results to establish a novel method to learn optimal Macro/skills/options for specific algorithm, environments and agents - to include continuous motor movement agents. And sensing actors with agent-space related options.
The end-state would demonstrate several novel algorithms which can be used to train Macros/Skills/Options in a variety of scenarios which can improve the efficiency of training. The project aims to demonstrate these findings by achieving state of the art performance in a variety of tasks, including meta-world.

The hypothesis (or conjecture) to be tested is as follows: A multi-level discrete hierarchy formed from common useful global structures can exhibit
strong forms of generalization and have the ability to extrapolate to tasks outside of its training distribution.

This will be investigated through the following four research questions which forms in aims and objectives:

1) How to discover options which promote generalization and
extrapolation?

2) How to train a multi-level hierarchy efficiently?

3) How to transfer multi-level hierarchical options efficiently?

4) How to search multi-level hierarchal options for extrapolation and generalization?

It is hoped that combining discrete search with function approximations
will provide improvements of extrapolation ability - which would be a significant contribution to the AI literature. Finally, multi-level discrete hierarchies are fundamentally more transparent than usual AI techniques which also allows accountability methods to be formed.